Aston University and The Hazard Management & Environmental Services Laboratories KTP 22_23 R3

To develop a sophisticated multi-hub-and-spoke network model to create a dynamic prioritisation system that centralises social housing residents' job requests and optimises their allocation directly to contractors.